Computer Science

This research proposal is for the PhD Studentship: Dynamic Risk Assessment for Critical Infrastructures Under Attack. The purpose of it is to develop a system that evaluates the risk associated with an ongoing attack on those Infrastructures and the appropriate actions that need to be taken.